Investigating the barriers and facilitators of the implementation of NICE's public health guidance and quality standards in

As well as its clinical guidelines and appraisals of new medicines, NICE produces public health guidance. This is designed to deal with various public health problems. For example NICE has produced guidance on tobacco control, alcohol abuse, preventing obesity and promoting physical activity. The guidance is based on a rigorous examination of international evidence and an assessment of the cost effectiveness of the interventions. Until 2013 the public health system in England was led by the NHS. This responsibility transferred to local authorities in April 2013. At the same time NICE acquires responsibility for producing quality standards in social care and public health. The principal audience for the guidance and the quality standards are local authorities. Until now local authorities have had no necessary link nor obligation to comply with NICE guidance. As the public health system changes, it is important that NICE is able to adapt its portfolio. As an organisation whose main currency is scientific evidence, it is proposed to study the process of knowledge transfer from NICE to local authorities in a systematic and scientific way. This research, instigated by NICE, is designed to capture a scientific understanding of the system changes, what will be required to meet the needs of the system and how best to engage with it.
The study will investigate how the public health and social care guidance and quality standards produced by NICE will be received and implemented within local government and what systems will be developed to use it. It will study the barriers to and facilitators of information flow and implementation between NICE and local government, and within local government organisations. In consultation with relevant professional associations, it will also seek to identify areas in which effective processes have been set up and good outcomes achieved. Finally, it aims to develop a feasible method for monitoring the implementation of NICE's guidance and quality standards in local authorities.
The work will be led by a partnership between NICE, University College London and the Local Government Association and a steering group set up to ensure the input of those at the "coal face" e.g. Chief Executives of Local Authorities, Directors of Public Health.
The research will be carried out in three phases:
1.A survey of officers and elected members in local authorities to obtain a detailed description of the current knowledge of public health, the new system, NICE and the evidence based approach to public health.
2.Five case studies in five different councils in England to examine the usage / non usage of NICE guidance and standards. The case studies will be undertaken to provide descriptions of local systems and infrastructures, the processes for planning, strategic working, and interagency activity, partnerships, and intra local authority activity and inter NHS-local authority activity, including the Clinical Commissioning Groups and work with Public Health England. The descriptions will be obtained by reviewing formal local documentation and web-based resources, including the Joint Strategic Needs Assessments, and by a series of interviews with portfolio holders, other councillors and key members of staff, especially, Directors of Public Health, Leisure and Recreation, Planning, Transport, Housing, Children's and Adult Services and members of the Health and Wellbeing Boards. If possible, the operation of Health and Well Being Boards will be observed.
3.A conference convened by LGA to share the initial findings from the survey and the case studies with a broader group of local authority stakeholders to further elaborate the evidence and test its findings.
The project will aim to further understanding and closer collaboration between NICE and local government as well as producing information of value to both organisations as the new public health structures and functions are developed in England.

Potential impact
This project is of direct and immediate relevance to the new and emerging structures of public health in England. On April 1st 2013 the largest single change to the organisation of public health since 1948 came into effect when local authorities took on responsibility from the NHS for the commissioning of almost all preventive and health improvement functions in public health. NICE has been supporting the NHS deliver its public health responsibilities by producing public health guidance since 2005. The new system will receive the NICE public health guidance, but little is currently known about how this knowledge will transfer to, and in, the new system. The main beneficiaries therefore are (i) NICE in terms of learning how best to work with Local Government to promote implementation of their evidence-based guidance, (ii) Local Government in terms of developing more effective and efficient methods for engaging with NICE and therefore delivering their public health outcomes and responsibilities, (iii) the public health community in England as the new responsibilities of local government for public health take effect (iv) the UK population in terms of increasing the likelihood of access to high quality health and social care and preventive health measures and (v) the research community who will be able to use the methods developed within the project.